Novel Ceramic Coatings for High Temperature Applications

Ceramic coatings are being used to protect the underline substrates for high temperature applications like aero-engine and power generation industry. Several traditional coating techniques have been used to apply ceramic coatings but more reliable coatings are required to enhance performance and lifetime of these coatings. The project intend to develop a novel coating technique to produce coatings with controlled microstructure. More importantly properties and performance of these coatings will be examined in relation to microstructure of these coatings. The objectives of this project is 1) develop a novel coating technique; 2) examiner the microstructure and properties of the coatings produced with use of this novel coating technique; 3) understand performance of the coatings under corrosive environments. During this project various ceramic processing techniques will be used to produce ceramic coatings. In addition, a range of materials characterization techniques will be used to examine microstructure, residual stresses and mechanical properties of the coatings. The degradation mechanisms of the coatings under corrosive environments will be examined. The aim is to develop new coatings which are more reliable than the coatings produced with use of the current coating techniques. The project is within the EPSERC research area of Materials Engineering- ceramics, and materials for energy applications.